Statistical analysis, modelling, and development of computational tools for better understanding of cellular systems

Technical abstract
The Theoretical Systems Biology Programme is focused on the identification of patterns in biological data sets. These data are either static (e.g. all protein complexes of a single cell) or more or less dynamic (e.g. gene expression profiles, metabolomics time series). We apply and develop appropriate computational approaches such as new statistical methods or dynamical models helping to better understand the overwhelmingly complex biological systems. Our work comprises research in genomics, transcriptomics, proteomics and metabolomics.